Development of Ultral Low Powered Inertial Sensing Technology for battery Powered IoT devices - Covid Resilience

Telematic devices(TD) supporting user-based insurance (UBI) are focused on driver behaviour monitoring (acceleration, speed, braking and road miles travelled) promoting safer driving to reduce risk, targeting high premium young drivers. However, insurance fraud (non-reporting, cash for crash and personal injury) claims processing and establishing liability remain major costs.

Current UBI TDs include mechanic installed black boxes, self-installed battery devices like AGMT's IC6 and similar plug and play devices (utilizing in-car charging). All monitor driver behaviour with crash detection capability but all lack the data granularity for accurate event characterization needed to eliminate fraud, liability resolution and service delivery efficiencies.

AGMT have developed a battery powered telematic device for self installation with very high data granularity for accurate event characterisation needed.

The project aims to reduce the power requirements needed by the device from increasing data processing, communication and analysis demand. The aim is to deliver the highest quality telematic event data service for UBI insurers using AGMT's self-installed battery powered TD.